TV apps

60% of film viewing still takes place on the living room television. Distrify needs to research a suitable suite of functionality and the technological development required to build suitable connected TV and set-top box apps to bring our transactional mechanism into the living room, thus accessing a large and growing market.

To research these commercial opportunities will construct basic apps for at least two relevant devices, working closely with key clients to address their expectations and examine how best to integrate the apps with our backend.

This project is commercially and technically innovative as it bridges the gap between the connected world and the living room to an extent never achieved before.